Online Orchestral Stem-Production Service

**CONTEXT**

In films, computer games, television, etc., orchestral soundtracks are one of the most powerful tools to shape emotional impact. During the period of Covid-19 working restrictions, musicians, engineers, production studios and others cannot work, so most orchestral soundtrack production is on hold.

Following the pandemic, producers will have to find ways to reduce costs while maintaining quality, especially if the UK is to be competitive in global markets.

**OUR VISION**

Our project will deliver an online service that enables users to easily create high-quality, industry-standard recordings of instrumental groups ('stems'), that are combined ('mixed') into a final soundtrack. The service will be intuitive, affordable and quick.

During the pandemic, musicians will be able to participate in the production of Stems from home. That will enable producers to deliver high-quality recordings, thereby reducing the pandemic's financial impact on the industry.

Following the pandemic, the service will alleviate some financial pressures on the UK media industry. It will continue to increase employment opportunities for British musicians and other recording professionals, and simplify production processes.

**HOW?**

We can create this service by implementing technology that has been proven in live performances over the course of the last three years ([www.symphonova.com][0]). Our technology uses conventional recording techniques to capture musicians' individual musical expression from their recordings, and applies it to virtual instruments. The process is unique, unprecedented and transformational for the industry.

**IMPACT**

Using our technology, high-quality full orchestral stems can be created with a small group of musicians. With the lowest production cost for stems, it will make British musicians highly competitive in an industry that frequently takes the work offshore or uses computers to replace humans. Even small-budget media projects seeking an original orchestral soundtrack will be able to afford British musicians. Beneficiaries will include all UK music-production stakeholders, who will be more competitive in the global market, and thereby have significantly increased work opportunities. The widening of a competitive export revenue stream will contribute to strengthening the UK balance of global trade. And global audiences will enjoy improved content.

**EXPLOITATION PLAN**

The project includes a series of exploitation, dissemination and training activities:

Exploitation Activities
- Customers’ Beta testing
- A public database of profiled musicians, studios and trained recording engineers

Dissemination Activities
- Curate a series of online events, including workshops and webinars on topics related to the service
- Create a new forum for user’s community
- Invite composers to write short works aimed at exploring the system capabilities

Training and Educational Activities
- Create and publish a series of tutorials (films and texts) aimed at composers, recording engineers and session musicians
- Organise a series of webinars focusing on the process for using the service
- Offer a series of online ‘clinics’ open to the community to address problems.

Britain has a long history of excellence and introducing innovation. We are grateful to have the chance to be part of that tradition.

[0]: http://www.symphonova.com/